City, University of London and Target Fixings Limited

To establish the feasibility and effectiveness of innovative steel reinforcement products retrofitted to masonry structures in seismic areas. To increase the seismic resistance of such structures, saving lives and providing cost effective structural reinforcement.